A Greener Future with GelPonic Soil Improver: Restoring Soil Fertility

In order to address the dual challenges posed by a growing global population and the imperative to minimize the environmental footprint of agriculture, there is a pressing need for a substantial overhaul of crop production systems on a worldwide scale. The introduction of soil improvers to augment soil quality and bolster crop yields has garnered considerable attention among farmers and growers. Soil improvers contribute to the enhancement of soil quality through improvements in its structural integrity, heightened nutrient levels, enhanced water retention, stimulation of microbial activity, pH regulation, erosion prevention, and compaction mitigation. They foster a healthier and more fertile soil environment, thereby facilitating superior plant growth and ecological equilibrium.

Globally, the soil improver market is anticipated to exhibit a compound annual growth rate (CAGR) of 11.0%, ultimately reaching a market valuation of USD 6 billion by 2027\. In 2022, the global market had already reached USD 3.6 billion, underscoring the escalating demand for sustainable agricultural solutions. According to Technavio.com's "Soil Conditioners Global Market Report 2023," the market is projected to grow from USD 5.6 billion in 2022 to USD 5.93 billion in 2023, reflecting a CAGR of 5.9%. Despite the disruptions stemming from the Russia-Ukraine conflict, the soil improver market is expected to surge to USD 8.21 billion by 2027, driven by an 8.5% CAGR.

Unsustainable agricultural practices have resulted in environmental harm, encompassing issues such as nitrogen pollution, greenhouse gas emissions, and water scarcity (The Future of Food and Farming Report,2011). This has prompted a rising demand for hydrogel-based soil improvers within agriculture, primarily for their ability to enhance water management and reduce fertilizer usage, as noted in a report by Allied Market. The aim of this project is to revolutionize traditional agricultural practices by restoring soil fertility through the application of Gelponic soil improver. In collaboration with our project partners at Crop Health & Protection (CHAP), AEH Innovation Hydrogel Ltd. will develop and showcase the innovative GelPonic soil improver, which is founded on cutting-edge hydrogel technology.

Our hydrogel-based technology has demonstrated distinct advantages, most notably increased crop yields when compared to alternative soil improvers. Its lightweight nature, biodegradability, and user-friendly attributes render it readily adaptable and appealing to the majority of farmers and growers seeking sustainable and high-performance solutions. This milestone underscores the profound impact of GelPonic's innovation on the agriculture industry, not only by providing a more sustainable alternative but also by significantly enhancing crop productivity.